Kinfo, The TripAdvisor For Kids Literature

Kinfo is the first recommendation platform for and from parents. Families share on the free app Kinfo (available for iPhone and Android) what their children like, and why. Parents can then access thousands of genuine recommendations from other parents without leaving their home.

Kinfo has partnered with parents, teachers and librarians to come up with a list of top books they recommend for their children from Primary School in the UK.

During this period of Covid-19, Kinfo wants to help children in the UK maintain and acquire reading skills. With schools and libraries closed or operating with limitations, parents need assistance to choose the right book for their children.

Kinfo app suggests the most relevant books for their children, using a unique and sophisticated tool that captures personal criteria such as the age of the child, what they enjoyed reading before, their school teacher's and friend's recommendations, preferred authors and the type of book. Instead of ordering the book from Amazon, parents can order and receive the book at home overnight in one-click from their local bookstore without leaving the app. They will therefore help their community while their kids will enjoy reading great books.

As bookstores have seen their sales decline and can’t host public events due to Covid-19, they need assistance to protect and develop their business. Kinfo will give them access to a new audience of prospective customers, driving additional traffic to their physical store (to buy and collect books) and to their online shop (to order books).

The project will be soon available in all cities across the UK, please check where here: https://kinfoapp.com/bookstores/

Kinfo's project funded by Innovate UK, is the TripAdvisor for kids' literature, helping children travel from their sofa with a book. Contact for more information: [email]